Ultrafast optical control of molecular nanodevices

The aim of this project is to observe and harness the dynamics of the excited state in molecular and nanocrystal-based electronic materials and devices. The project will involve the development of a novel experimental system, which will use ultrafast IR light pulses to control the electronic dynamics of the excited state and vibrational motions of the molecules inside the active layer of the nanodevices. The effect of the low-energy optical excitation on the performance of the devices will be evaluated to uncover various fundamental aspects of charge dynamics and how these aspects can be used in molecular/plastic electronic applications. The results of this work will be instrumental in improving the functionality of molecular and quantum dot nanomaterials and optoelectronic systems.